quietnote - preventing burn out

quienote is a Birmingham based wellbeing organisation that uses an expertise in music to provide an innovative approach to mindfulness. This project seeks to develop a platform that effectively manages stress and prevents burnout. With their expertise in mindfulness and music, their project fosters a scientific approach to validate and refine their practice. This project is the first step in expanding their work to a global audience in offering an innovative solution to a pressing societal challenge.